A reactive fragment approach to dissect the zDHHC enzymes

This project will reside within the national capability theme of Physical Sciences under the challenge theme of Healthcare Technologies and within the research area of Chemical Biology and Biological Chemistry.
Post-translational modifications (PTMs) define an exciting and active area of new medicines discovery research. This project will be concerned with the delivery of chemical tools to establish the factors involved in determining the acyl chain selectivity observed by the zDHHC family of enzymes which are responsible for S-acylation, a key PTM. Based upon a new reactive fragment screening platform collaboratively developed by the supervisors we will deliver workflows to validate targets within this emerging area of discovery research.